In and out of the world's factory: female migrant workers' resistance, labour activism, and everyday lives in Shenzhen

This research proposal seeks to explore the place of gender in the (re)formation of the working class in post-socialist China through the lens of female migrant workers in Shenzhen. To achieve this, it uses a social reproductive feminist lens to explore the everyday lived experiences of migrant women in Shenzhen in three general contexts: their workplaces, their urban settlements, and the feminist labour non-governmental organization (LNGO) in which they come together. Instilling ethnographic richness into social reproduction theory (SRT), this research aims to provide a fresh analysis of migrant women's labour experiences in post-socialist China and their implications for labour agency and resistance. The descriptions of women's social reproduction lives also hope to illuminate the intimate dimensions of how the global economy has changed in recent decades in the context of post-socialist China.